Environmental Transparency & Traceability Platform (ETTP)

**Environmental** **Transparency** **& Traceability**

We are creating the digital infrastructure to enable a world-first environmental transparency and traceability platform for global food supply chains. We will provide the means for food producers (Manufacturers, Processors, Farmers) to self-assess the full ecological impact of their products (including GHG emissions, Water Usage, Biodiversity), improve performance, and certify their impacts on a blockchain ledger, connecting interdependent food items in a dynamically updating food system graph. This will enable farm to fork ecological traceability.

The major driving factors of global food traceability markets are enhancement in technologies and growing application in diverse sectors (Meat & Livestock, Fresh Produce & Seeds, Dairy, Beverages, Fisheries, Others). To date, the term traceability in food processing has referred to the recording through means of barcode or RFID tags & other tracking media, all movement of product and steps within the production process. Environmental traceability moves this definition on, to comprehend and certify the actual ecological impact of food at each stage of supply, across it's full lifecycle - improving resilience, productive efficiency and inspiring trust.

**A Supply Chain Empowered to Improve**

More than a traceability solution, ETTP provides the mechanisms for the food manufacturing industry to IMPROVE sustainability performance.

ETTP creates the economic incentives for UK food manufacturers to invest in digital R&D in order to better compete on sustainability outcomes. Consumer demand and increased regulation provides the trigger and manufactures seek out ways to improve their productive efficiency through digital transformation

We will deliver the Agri-Food Data Passport (AFDP) which enables food supply chain actors to leverage shared data sets previously inaccessible and non-interoperable for win-win commercial outcomes. In this way, ETTP builds the data architecture for an increased number of digital technology companies to provide solutions for food manufacturers.

Outside of the AFDP, we will create the means for enterprise food manufacturers and major retailers to collaborate with the smaller actors in their supply chains, through 'Supply Chain Greening' -- encourages value chain investment with the UK's first Kyoto Protocol compliant carbon-credit scheme. Rather than offset overseas, those funds are redirected at greening own supply chains.

We will also integrate Supply Chain Financing (SCF) technologies as a control loop where the sustainability scoring, conditional finance pricing, and sustainability investing systems continuously work together to bring the supply chain up to the desired sustainability performance driving end-to-end supply chain collaboration.